Culture for Sustainable and Inclusive Peace (CUSP) - Development Award

The Development Award (DA) progresses the Culture for Sustainable and Inclusive Peace (CUSP) Networks Plus proposal to full stage application. Concurrently, the DA sets in place structures and strategies should CUSP proposal be successful and strengthens the capabilities of partner non-academic organisations should the proposal not be successful. By focusing on capability building for funding applications, the DA will have a positive impact regardless of the outcome of the CUSP proposal.

CUSP draws together well-established partnerships between academic and non-academic institutions and organisations in LMIC countries that experience situations of protracted crisis and/or fragile environments. It focusses on the needs, experiences and capabilities of young people, and develops avenues for leadership by women. CUSP addresses the call "Preventing Conflict, Building Sustainable and Inclusive Peace" to identify strategies for conflict transformation through arts and cultural work. Led by the University of Glasgow in collaboration with Keele University, CUSP works with partners in Ghana, Mexico, Morocco, Palestine, Zimbabwe to identify and share successful grassroots conflict transformation practices and to encourage arts and cultural work as ways to promote conflict transformation, economic growth, and (digital) tourism.

The DA will allow partners to:
A. Strengthen and capacitate the research base on conflict transformation and cultures of peace through mutual design of full Network Plus application
B. Capacitate all partners to carry out decolonising research
C. Develop partners' capabilities to progress the Network Plus proposal and/or the knowledge and know-how to actively pursue funding calls

To achieve these aims, the DA will pursue the following objectives:
1. Collaborate online across borders towards the development of a full proposal for the Network Plus call, also addressing reviewers' feedback. Prepare for interview.
2. Meet in person in the spring of 2020 so that

a. Should the CUSP proposal be successful, all partners can meet to:
i. strengthen existing relationships and build new ones
ii. carry out peer training in decolonial research theories and practices
iii. set in place governance and management structures
iv. plan forward for Network Plus next stages

b. Should the CUSP proposal not be successful, non-academic LMIC partners can meet to
i. receive peer training on the requirements of GCRF funding (e.g. in relation to accountability, ethical requirements, safeguarding, due diligence, data management)
ii. draft a common funding strategy
iii. feedback LMIC partners' responses to UKRI, so that LMIC partners' knowledges and practices may be taken into consideration to complement current requirements and procedures.

Should the CUSP proposal be successful, the meeting of all project partners will ensure: that all the necessary structures and procedures are put in place at the earliest possible time; peer training on decolonising research; relationship and trust among partners who have not yet worked together are achieved; short, medium- and long-term planning.

Should the full CUSP proposal not be successful, the meeting will draw together non-academic LMIC project partners, allowing them to build new synergies. It will offer peer-training to foster a clear and practical understanding of the requirements of UKRI funding; awareness of channels to actively pursue funding calls; and strengthen organisations' structures so they can become reliable partners for future funding. The meeting will also lay the ground for the development of new funding applications according to needs and priorities collectively identified. Participation of women from LMIC organisations will be actively encouraged. Finally, partners will feed back the discussion to UK funders, highlighting practical and cultural challenges funding requirements and processes pose and identifying ways to make calls more inclusive

Potential impact
The CUSP Development Award will make a contribution to:

1. The welfare of people in CUSP's LMIC partner countries (i.e. Ghana, Mexico, Morocco, Palestine and Zimbabwe). This will be achieved through the strengthening of academic and non-academic institutions and organisations, in line with SDG 16 (peace, justice and strong institutions) by:

o Capacitating local researchers to carry out investigation on conflict transformation and cultures of peace through the mutual design and sharing of full CUSP Network Plus application;
o Developing peer-learning sessions on decolonising research methodologies during a face-to-face meeting

2. The economic development and the welfare of people in partner LMIC countries, in line with SDG 16, by:

o Empowering non-academic partners to actively pursue funding calls to meet the needs and priorities they have identified by sharing knowledge and know-how on UKRI funding requirements and processes

3. The welfare of women and girls in CUSP partner countries, in line with SDG 5 (gender equality and empower all women and girls) by:

o Actively encouraging the participation of women at all stages of the full CUSP Network Plus application
o Ensuring that LMIC women's needs and priorities are central to the full development of CUSP Network Plus full application
o Ensuring that the majority of participants at the face-to-face meeting are women